Alkenes as Nucleophiles in Catalytic Asymmetric C-C Bond Formation

This program aims to develop methods to use simple, readily available starting materials to build up more complex organic chemicals. The chemicals we are aiming to make have the property of being 'one handed' (for example, left handed), where the normal course of events in chemistry is to produce a 50:50 mixture of right and left handed molecules. Methods to produce one handed molecules already exist but are often impractical because they rely on using starting materials that contain metals (highly reactive and sensitive to temperature, air and water). Being able to use alkenes, which are readily available, rather than metal containing chemicals would simplify a number of very useful processes in chemistry and industry. This will allow certain valuable reactions to be done much more quickly and efficiently while minimizing waste and improve the process in a very 'green' way.